Hybrid Superplastic Forming of Titanium Components (Hyfotic)

Achieving a light and strong titanium component through a technologically and commercially viable approach is a fundamental challenge. SDE Technology, a leading supplier in the UK metal pressing industry, has teamed up with the Advanced Forming Research Centre (AFRC), the leading metal forming experts in the UK to build on research that has proved the feasibility of an innovative hybrid approach to create an energy-efficient and environment-friendly technology for forming of single-sheet titanium components. Thus supporting the drive for a net zero future in the aerospace manufacturing industry.